BerryBot - Operational Robotic Harvesting Service for UK Raspberries

Fieldwork Robotics Ltd develops soft, adaptive and modular robots for agriculture, and has demonstrated first commercial picking of raspberries with a robotic system. This project is focused on increasing the performance and robustness of Fieldwork Robotics' raspberry harvesting robot, aiming to accelerate its go to market strategy. This will be done in collaboration with Performance Projects Ltd, a leader in robust mobile platforms for agricultural robots, and the large UK berry grower Hall Hunter Partnership. The goal is to enable the first operational robotic harvesting services for UK raspberries, securing this important sector while reducing losses and wastage.